Improving patient safety and clinical productivity by developing an app for procedural checklists and patient assessments

"Procedural checklists and assessments are used extensively in healthcare to ensure clinicians adhere to best practise and provide the safest care to patients. These checks can reduce hidden errors caused by inconsistent care by supporting decision making and clarifying appropriate best steps.

Despite the importance of and the challenges in making checklists effective, most are carried out using pen and paper, and only stored in this form (if at all). This negatively impacts patient outcomes, reduces the productivity of clinicians and provides poor assurance to healthcare providers. Our vision for this project is to improve the effectiveness, efficiency and assurance of procedural checklists and assessments by developing a smartphone application. Clinicians will be able to access any relevant checklist or assessment at the patient bedside to ensure they are conducting a procedure or assessment correctly, adaptable to the particular patient's case. An app would also allow the latest version of any checklist to be updated remotely, ensuring they work to the latest guidelines (local or even national). Providers will be able to collect, access and view hugely informative data around adherence to improve their own decision making and evidence base for CQC inspections."